Birmingham City University and GlaxoSmithKline plc

To transform both the depth and quality of consumer driven insights into brand perception, captured by the Shopper Science Laboratory, using a suite of novel interactive Augmented Reality technologies, leading to new product creation and a wider market share.